FinesseMill

Machining is a special type of manufacturing process (subtractive manufacturing) in which desired features & products are manufactured by removing material from a raw geometry in the form of chips. Some of the products and components manufactured by machining process are:

* Moulds for injection moulding which produce bottles
* Dies for forming presses which produce car body panels
* Engine Blocks for cars
* Bladed discs in jet engines

Journey from CAD design of such parts to manufactured components is an iterative process which may take weeks or months depending on complexity of the parts. This process requires skilled manufacturing engineers and there is a significant skills gap for these roles in the industry.

Productive Machines (PM) provide a "curated service" to companies that operate these milling machines, this service is to simulate the dynamics, physics, distortion, vibration and stability of a milling machine - to provide superior/optimal parameters and code to cut metal parts. This approach helps remove or eliminate iterations enabling the customer to go to the _best part, faster, first time_.

PM are globally unique in their ability to do this and are a spin out from the Advanced Manufacturing Research Centre. The technology has been shown to improve productivity of milling machines by 10%-103% and reduce associated CO2 emissions.

The technology in its current state however requires significant human resources, and further significant time waiting for the computer to do simulations. The purpose of this project is to develop a number of capabilities that will enable the business to accelerate and automate the delivery of this technology to ultimately create a scalable business.

These capabilities include parallel computing, automation (AI) technologies, and Edge computing capabilities.